Snap4Quote™ - a smartphone sensing and imaging platform, which connects customers to rated garages for quotes on repair work using a “Snap, Share, Repair™” process.

Smartphones have extended Global Positioning System (GPS) capabilities, Micro Electro Mechanical System (MEMS) inertial sensors, powerful computing and very high res cameras (>13MegaPixel). We aim to demonstrate feasibility of using on-board sensors and imaging capability of smartphones to scan dents, chips and scratches in car bodywork, and use that data to produce photogrammetric 3D full colour models that can be used for remote quoting purposes by Repair Centres. Demand: Every 4 seconds, a bodywork dent is repaired in UK. Problem: Time and convenience. Preparing a bodywork quote takes on average 4.4 hrs (Audatex, 2014). To obtain a fixed quote, customers need to visit a garage. Alternatively, garage owners visit customers, usually after normal working hours. Some employ mobile teams, increasing their cost base. No automated remote quoting technology exists. Addressable market: 3.8million dents jobs completed/year in UK. 135m completed in the EU and USA. Result: a $50+billion industry (ABPC, 2014). Key challenges: feature recognition, spatial accuracy, influence of environment (reflection, shaddows, etc).